University of Aberdeen and ANM Group Limited 21_22 R2

To lead Scotland's agricultural industry to achieve technology-driven agricultural best practice combined with responsible sustainable energy generation. To establish the Renewable and Agri-Tech Advisory Service, providing members with tailored renewable energy and agri-tech solutions to support their individual electricity needs and improve farm operations.